Platform Development for Diamond Quantum and Photonic Technologies

The ability to optically initialise, manipulate and readout the spin state of defects (e.g., negatively charged nitrogen vacancy) in diamond underpins a range of quantum technologies (e.g., compact, scalable quantum processor based on spin qubits in diamond that can be connected to classical computers). Recent advances
in diamond synthesis, processing and fabrication of nano/micron scale devices have demonstrated the potential to increase light-matter interaction and the performance of diamond photonic devices. Significant further progress requires accurate nano-scale positioning of the functional colour centres, and importantly development in device processing to reduce the defects in the bulk and on the surface that today limit the performance to well below that which is possible.

This project focuses on developing the quantum diamond platform, through combining understanding of defect physics with a range of processing methodologies to routinely produce diamond membranes with thicknesses <500 nm, containing arrays of colour centres with quantum properties approaching those of the bulk. The functional defect writing will be achieved through a hybrid approach. doping during growth facilitates 1D dopant localisation, ion implantation + annealing will be used for co-doping and defect charge state stabilisation, and localised vacancy and functional defect production will be achieved using electron irradiation (in a Transmission Electron Microscope) and fs-laser processing.1 The diamond membranes will be fabricated using a lift-off process recently transferred to Element Six Ltd from Warwick.2